Marcus Argentarius: text, translation and commentary

My dissertation will examine a wide-spread literary form, the epigram, and one of its most representative
exponents, Marcus Argentarius, thus making accessible his important but hitherto neglected work. I will
produce the first critical edition of and commentary on his thirty-seven epigrams, based on a fresh collation
of the manuscripts and consideration of all relevant textual critical and interpretive literature. The text will
be accompanied by an English translation, a philological commentary addressing all textual and
interpretative issues as they arise, and a copious introduction treating philological matters of language,
style, metre, and Marcus Argentarius' place in the literary tradition.